New seeder

I want to work with an expert with a strong design background in order to fine tune the functionality of the seeder but also to design the casing in order for it to have a pleasing and appealing appearance